Integrated Closed Loop Cycle for Energy, fuel, and bio-fertiliser from waste.

RE Hydrogen Ltd, a Horsham, West Sussex based micro-SME company, has developed a pioneering 70 percentlower cost, 50 percent more efficient biogas upgrading system to produce biomethane fuel. This project will demonstrate commercial viability of converting the vast amount of flared or wasted biogas into valuable biomethane fuel and converting the CO2 into bio-fertiliser. Biomethane will be used for generating electricity and heat and refuelling of vehicles. The surplus biomethane will be sold to the market (up to 4000kg/week) for electricity on demand for grid balancing. The CO2 will be turned into sustainable bio-fertiliser by reacting with ammonia and sulphur and removing the odour. This innovation would generate additional revenues of about £400,000/year from the wasted biogas from a typical 100m3/h plant. Exceptional growth is forecasted in the next 3–5 years for biogas sector which will drive the UK’s renewable heat and power markets. The UK’s bioenergy sector is expected to grow from £5bn to £7bn over the next five years as more and more businesses, local authorities, farmers and landowners adopt bioenergy as a mainstream and supplementary energy sources. www.rehydrogen.com